Innovative Digital Singing Education

Choral Hub aims to build a gamified education app for singers (or aspiring singers!) in choirs. It addresses a major gap in the market by facilitating the learning of new music, the development of new skills and the creation of deeper connections between singers working on the same pieces of music. Choral Hub believes that music education should be universally affordable and accessible for all. It will help to mitigate the impact of the social distancing requirements resulting from COVID-19 as well as the impact of recent large budget cuts to the arts, by offering an AI-powered tech solution to bring music provision into more homes, mitigate persistent skill and confidence-based barriers to entry within choral music and encourage more people to get involved with the joys of choirs.